Solar One: Customer Experience Design for Digital Twin, Smart Scheduler & Controller for NetZero Energy Systems in Industry

The design of the complete user experience of a software tool for the reduction of energy consumption and the increase in renewable energy uptake in industry.